Development of near infrared technologies for improved recycling of batteries and electronic devices.

The aim of this research is to develop methods to improve recyclability of electronic coatings such as those used in batteries, sensors and other electronics. The successful candidate will develop novel adhesive materials which can be 'debonded' using advanced near infra red heating techniques to enable electronic devices to be more recyclable.

This PhD position is within the TREFCO project led by Swansea University and has 8 industrial partners, including battery manufacturers, recyclers, material suppliers and equipment producers. There will be opportunity to travel to project partners within the UK and Europe as well as funding to present results at international conferences.